Bordering on Britishness: An oral history study of Gibraltarian identity over the 20th century

Gibraltar is an ethnically and religiously diverse community: its three square miles includes two cathedrals, two mosques, three synagogues, a Hindu temple and numerous churches. Its population of nearly 29,000 comprises people of Genoese, Maltese, Spanish, Indian, Moroccan and UK origins among others. They are regularly described as being 'More British than the British' but Gibraltarians' sense of Britishness is often taken for granted, sometimes exaggerated, and almost never examined. This project will examine who Gibraltarians are and how their identity has developed over the twentieth century.

Gibraltarians' sense of who they are, and are not, is at the root of the EU's most intractable internal border issue; yet how an overwhelmingly Spanish speaking population with intimate kinship links to Spain came to see itself as passionately opposed to identifying as Spaniards, and equally passionately British, has never been adequately researched.

The key questions the research will address are: How did Gibraltarians come to feel British and how was the notion of Britishness constructed and maintained? What role did language play in forming a Gibraltarian ethnic identity? What role has kinship and marriage played in developing identities? To what extent has Spanish heritage been muted, elided, or forgotten in Gibraltar? What light can this example shed on ethnogenesis in a multicultural setting? In what ways does a contested and sometimes restricted land border affect changing identities?

To answer these questions the project will use an oral history approach and interview 400 Gibraltarians from across the spectrum of society. The interviews will be conducted principally through locally-recruited researchers who will be specially trained in bilingual interviewing techniques. This is a particularly interesting aspect of the project since Gibraltarians typically speak English and Spanish simultaneously in a manner known as 'Llanito' which makes this kind of research, where people need to feel comfortable in the language they are speaking, almost impossible for outsiders.

Dissemination of findings and engagement with academics, practitioners and the general public will occur via peer-reviewed articles, conference papers, a book, an executive summary briefing paper accessible to practitioners. Impact activities will occur throughout the life of the project and will include media pieces, a film, public talks and museum exhibitions. One academic and one non-academic conference will be held - significant co-funding from the Gibraltar Government has been secured for these. An interactive webpage will be a key dissemination tool, providing access to the project's outputs and also including a blog, Twitter feed and a Facebook page. A significant output from this project will be the valuable and unique interview material that will be deposited at the UK Data Archive and Gibraltar Garrison Library where it will be available for secondary analyses by academics and non-academics alike.

Potential impact
The research will benefit a range of groups including the general public, the media, museums, interest groups and policymakers.

General public:

The general public will be major beneficiaries in terms of the creation of an unprecedented resource of oral historical accounts and linguistic material, as well as a film, which can be used for generations to come, helping to preserve Gibraltar's cultural heritage. The project will reinvigorate the debate about what it means to be Gibraltarian by enabling the local community to consider its past and gain a richer understanding of how their identity has evolved than has been previously possible. The interviewees will benefit from having their stories told; it will give them a voice and record their testimony for posterity.

Media:

The project as a whole, and much of the specific data, will be of great interest to the Gibraltar media in particular and provide a wide range of potential stories for them. The research team have excellent media links. There will also be media coverage in Spain and the UK through press releases and radio interviews.

Museums:

The project findings will impact on how Gibraltar represents itself in terms of its social history which will in turn have the potential to impact on how Gibraltarianness is represented nationally. An exhibition will be held at the Garrison Library which is open to the public. This will include archival material and video spots of people involved in the project talking about key historical events in their own words. The exhibition will focus on lived history as experienced by individuals rather than as abstract events recorded in pictures and print. A similar exhibition based around the World War Two evacuation of civilians from the Rock will be held at the Imperial War Museum in London. As well as the social and cultural benefits, the exhibitions will increase visitor numbers and income.

Interest groups:

The Gibraltar Heritage Society, the UK-based Friends of Gibraltar Group and Gibraltar House (the official residence of Gibraltar's UK Representative) will all benefit from their involvement in the project's activities. The outputs and findings will help them foster UK-Gibraltar links, contribute to heritage campaigns and promote interest in Gibraltar in the UK.

Policymakers:

UK policymakers will benefit from the research because it will clarify a significant element of UK policy towards Gibraltar and Anglo-Spanish relations. A more sophisticated understanding of Gibraltarians' attitudes towards the UK and Spain will be beneficial in developing policy and help serve to avoid repeats of some of the tensions of the past decade where the UK Government clearly miscalculated the response of Gibraltarians, much less understood why.

Spanish policymakers will benefit by gaining a better understanding of Gibraltarians' sentiments. This project will be important in improving relations with Spain because it will show the areas of commonality that can be fostered as well as providing a more nuanced understanding of the areas of greatest intractability. This project will be particularly interesting in the context of the new Instituto Cervantes in Gibraltar whose aim is precisely to foster better cultural understanding. The Institute's Director, Francisco Oda, is known to the PI and very interested in facilitating the research.

Gibraltarian policymakers will similarly have a better understanding of their own populations' attitudes which, to date, have only been surveyed on a superficial level on the basis of short questionnaires.

The project will also benefit the UK Parliamentary House of Commons All-Party Gibraltar Group which takes a keen interest in Gibraltar's affairs and for whom the politicised identity of Gibraltarians is a compelling issue.